AHRC Impact Acceleration Account

The IAA will greatly enhance our impact and KE initiatives, developing concepts that begin with academic storytelling, often co-created with communities, that end in the enhancement of society, culture, and commerce. Investment will focus on three strategic themes, where we aim to further strengthen our impact culture and to develop and accelerate translational opportunities in impact and innovation, addressing contemporary challenges through cross- or multi-disciplinary research:

- Communicating across cultures and communities
- Developing creative industries and digital cultures
- Strengthening heritage cultures and museum and gallery futures.